A systematic study of women's poetry in Macmillan's Magazine (1859-1907):exploring the role of Macmillan as a publisher of women's periodical poetry

A systematic study of women's poetry in Macmillan's Magazine (1859-1907): exploring the role of Macmillan as a
publisher of women's periodical poetry in the Victorian era